Optimisation of cold atom interferometry for space

The main focus is to develop the technology readiness level of cold atom interferometers for space applications. This will be done by targeting the SWAP characteristics and space qualification of existing cold atoms sub-systems. The ultimate aim would be to combine the improved sub-systems to create a quasi-space ready atom interferometer. During the PhD two approximately 6 month secondments will be undertaken at RAL Space to allow knowledge transfer